Examining school attendance as a predictor of self-harm in adolescents: A series of longitudinal studies using linked mental health and education data

Self-harm is when a person hurts themselves on purpose in any way. More than 1 in 10 young people harm themselves before they turn 18. Self-harm with or without suicidal intent, is a major concern, as it is a sign of distress and a strong predictor of later suicide. Many young people have had problems for some time before they start to self-harm but do not feel able to seek help. To prevent self-harm, we need to find ways to identify those at risk as early as possible so that the right help can be provided.

A good place to identify problems early is in school. However, schools have limited resources so cannot regularly ask their students how well they are coping. Schools do however keep records of all students' attendance and so information about poor attendance, which is one way that young people begin to show signs of problems, can be gathered.

I have reviewed existing studies which suggest that poor school attendance increases the risk of self-harm but these studies lack quality and are inconclusive. However, previous research does suggest that a link between attendance and later self-harm could be possible for a number of reasons. Poor school attendance could increase social isolation and loneliness which are known to increase the risk of self-harm. Also poor attendance could result from hidden problems that a young person is encountering such as bullying or having an unwell parent, which can also increase the risk of self-harm.

My research will explore whether poor school attendance can provide an "early warning sign" that young people are at risk of self-harm. I will also explore why those with poor attendance might be at higher risk, to help understand what type of support is needed. Whatever the reason, if this research shows that poor attendance is a sign of higher risk then it will inform schools and policy-makers that this group requires extra support in order to prevent self-harm.

I also will explore whether school attendance patterns in young people who have known mental health problems could give mental health professionals extra information about whether a young person is at increased risk for severe self-harm. Things which increase the risk of self-harm in the general population may be different to those which increase the risk in young people who are already vulnerable due to having mental health problems or suicidal thoughts. An understanding of this would provide information to improve clinical practice.

My research will consist of two studies. In one study, I will examine anonymised mental health records linked to education records for three groups of 11-17 year-olds to explore whether school attendance can predict who is more likely to present to Accident and Emergency (A&E) with self-harm and what may explain this. The three groups are: a) Young people in 4 boroughs of South London, b) Those who have attended Child and Adolescent Mental Health Services (CAMHS), c) Those who have reported suicidal thoughts to CAMHS.

In another study, I will use data from the Resilience, Ethnicity and Adolescent Mental Health (REACH) study, which includes 11-14 year-olds in 12 schools in South London who may never have sought help for their problems. Here, I will explore whether school attendance can predict who is more likely to self-harm, this time according to young people's own reports rather than only those who present to A&E.

The methods used in these studies provide an important example of using information which is routinely collected by schools and health services to understand which young people may be at risk of problems in future. Similar methods could be used to identify other signs of risk and to help predict other problems. The findings of my studies will provide information to help clinicians, education professionals and policy-makers understand which young people may be at higher risk of self-harm, and could contribute to the development of self-harm prevention strategies.

Technical abstract
Background:
Self-harm occurs in more than 10% of UK adolescents and is the strongest risk factor for completed suicide. Despite poor school attendance being a visible marker with the potential to aid early identification of difficulties, its role as a predictor of self-harm is not well understood.

Aim:
To investigate the longitudinal association between school attendance and self-harm in different groups of adolescents and identify clinical, educational and socio-demographic factors which may explain or affect the magnitude of this relationship.

Methods:
Study 1: I will use routinely-collected, linked mental health and education data from South London and Maudsley NHS Foundation Trust and the National Pupil Database. I will explore the association between school attendance and subsequent presentations to A&E with self-harm in 3 groups of 11-17 year-olds: a) Adolescents resident in 4 South London boroughs (n=113,286), b) Adolescents attending child and adolescent mental health services (CAMHS) at SLaM (n=15,352) and c) Adolescents who have reported suicidal thoughts to CAMHS (n=5400). I will use structured data as well as Natural Language Processing to extract data from free-text.

Study 2: Data will be derived from the Resilience, Ethnicity and Adolescent Mental Health study, a school-based prospective cohort study of 4,500 11-14 year olds in South London. Here, I will explore the association between school attendance and subsequent self-reported self-harm.

For Study 1, I will conduct time to event analysis using cox regression. For Study 2, I will use multilevel models to take into account clustering within schools.

Impact:
The methods used will provide a model for using routinely collected data to understand risks and prevent adverse outcomes in young people. Study findings will inform early identification of young people at risk of self-harm and contribute to targeted prevention.

Potential impact
A number of stakeholder groups stand to benefit from this research:

1. Young people including Child and Adolescent Mental Health Services (CAMHS) service-users
Self-harm is common in adolescents and often co-exists with adversity and mental health problems. It is associated with a substantially increased risk of completed suicide. There is also limited evidence on interventions effective in reducing recurrence, severity or frequency once an individual is identified as self-harming. Prevention is therefore of utmost importance. Early intervention is key to prevention and schools are in a unique position to identify problems early. Previous research has identified that young people would like teachers to provide more mental health and wellbeing support. If my research identified poor school attendance as a marker of higher risk, this would provide an incentive for schools to offer support to those with attendance problems thus reducing the risk of future self-harm.

2. Clinicians working with young people
Once disseminated to clinicians including CAMHS and paediatric staff and GPs, the findings of the studies in clinical populations could help clinicians understand which young people under their care are more likely to go on to self-harm requiring intervention in A&E and inform their risk assessment, safety planning and ongoing management.

3. Education professionals
The GW4 Children and Young People's Self-harm and Suicide Research Collaboration study identified that education professionals consider self-harm prevention to be important, however have concerns about universal self-harm awareness-raising as they fear this may encourage the behaviour. My findings have the potential to provide information for education professionals on markers of risk in their students using easily available routinely-collected data. My findings could be included in training for those with safeguarding responsibilities and those who deliver the Personal, Social and Health Education curriculum.

4. Public health professionals and policy makers
The 2017 Green Paper 'Transforming Children and Young People's Mental Health Provision' has proposed a substantial expansion of mental health provision in schools. It proposes that every school appoints a mental health lead, to better identify pupils with mental health problems, as well as school-based mental health support teams. There is also an increasing interest in mental wellbeing and resilience interventions delivered in schools. An understanding of school-based risk factors for an important outcome such as self-harm, has implications for informing the development of effective school-based mental wellbeing strategies or those which specifically seek to prevent self-harm or suicide.

5. Families, parents, carers and the public
The findings of my studies have the potential to contribute to psycho-education for caregivers to help understand markers of vulnerability in their children. An understanding of poor school attendance as a marker of vulnerability will raise awareness of the need for supportive rather than disciplinary measures to address school absence. This could result in policy makers, schools and caregivers working together more effectively to address these issues. In addition, research on self-harm in the context of schools serves to tackle stigma by raising awareness and opening a dialogue about a topic which is often emotive and which many find difficult to talk about.

6. Public health and the NHS
Recognising risk of self-harm at both a general population and clinical level has cost-saving implications for the NHS. At general population level, targeted school-based prevention could prevent the occurrence of self-harm, a proportion of which, were it not prevented, would require NHS resources for its management. Improved risk assessment in clinical services could prevent escalation to more severe self-harm requiring more intensive and costly intervention.